Using Immersive Virtual Reality to Investigate the Factors Affecting the Formation and Maintenance of Human Trust in Artificial Intelligence

The lack of transparency in AI-assisted decision making processes currently hinders AI acceptance and adoption. Understanding what factors affect the formation and maintenance of humans' trust in AI is necessary to alleviate users' uncertainties surrounding AI and facilitate acceptance when appropriate. There is to date limited empirically evidence on how humans' trust in AI develops, is maintained, and repaired.

Empirical evidence suggests that some people are more vulnerable to over-trusting or over-relying on even technically sound AI explanations. Variance exists in how people process information and make judgements, and thereby require deeper understanding to develop reliable trustworthiness cues geared toward ensuring appropriate user trust and equitable user experiences with AI systems. Anthropomorphism, or attributing human-like characteristics to AI, has grown in interest as a design principle to manipulate user perceptions and interactions. However, there has been inconsistent effects of anthropomorphism on trust in AI. Some studies suggest higher levels of anthropomorphism can foster trust and positive user experience in human-AI interaction. In contrast, anthropomorphism may not foster trust formation and instead pose identity threats to human users. There is an ongoing trend of a 'one-size-fits-all' approach in AI development without the considerations of user characteristics (e.g., personalities) and the context (e.g., autonomous vehicles and healthcare) in which the interaction occurs that can influence trust behaviours in AI. Hence, this PhD aims to develop a comprehensive model of trust in AI through a series of sequential experiments investigating the development of initial trust (through one time human-AI interaction) and continuous trust (through repeated human-AI interactions) by using virtual reality (VR) to simulate a realistic human-AI interaction in the context of autonomous driving and healthcare consultation and answer the following research questions:

1. What are the factors (e.g., anthropomorphism, context) affecting user trust in AI?
2. How does trust evolve in a human-AI interaction?
3. How do we build a comprehensive model of trust in AI?